Jetty

Sustainability is a disputed term and concept, interpreted and imagined differently according to local urban contexts and histories. Although the term is used extensively across academia, professional and popular debate, there are often conflicting and contradictory understandings, creating a barrier to wider adoption of 'sustainable development' strategies. Meanwhile, although environmentalism and climate change are established areas of interest in the fine art field more complex meanings and understandings of sustainability have not been fully explored within urban public art practice. As an interdisciplinary project that connects the debates of fine art and urban design, Jetty investigates how a contemporary public artwork can meaningfully contribute to the reshaping of this multi-layered debate. The project is developed as a collaboration between artist Wolfgang Weileder based at Newcastle University School of Arts and Culture, and urbanist Simon Guy, Director of the Architecture Research Centre at the University of Manchester, with additional project partners from the arts, heritage, education and business community.

At the heart of the Jetty project is the creation of a temporary large-scale architectural artwork integrated within the impressive wooden structure of Dunston Staithes, a landmark Scheduled Monument and Grade II structure on the south bank of the River Tyne in NewcastleGateshead.
In developing the project the academic partners will work closely with Tyne and Wear Preservation Trust, the owner of Dunston Staithes as part of its initiative to provide a long-term and sustainable future for the structure. The artwork will be constructed in collaboration with trainees and specialist staff from Newcastle College Construction Skills Academy and RBAU Sunderland, providing an innovative opportunity for skills exchange for the benefit of young people entering the construction industry.
Throughout its development and exhibition the Jetty artwork will be utilised as a catalyst for research and debate into local and professional meanings, interpretations and understandings of sustainability. Activity will focus on three distinct communities of interest considered to be at the centre of this discussion: the artistic community, including artists, commissioners and curators; urban professionals, including landscape and urban designers, architects, planners and policy makers; and members of the geographic community of NewcastleGateshead, including residents, community and local interest groups. Involvement of these groups will be achieved through a combination of focus groups, individual interviews, an international symposium, online activity, and as audiences for the public exhibition of the artwork.

The knowledge gained through this project will be widely disseminated to local, national and international audiences via a range of activities including: the site-specific installation at Dunston Staithes; the Jetty project website; an interdisciplinary symposium hosted by BALTIC Centre for Contemporary Art, Gateshead; publication of the Jetty book; co-authoring of academic articles for high-impact and relevant research journals; presentations at national and international conferences for artistic and urban professional communities.

As a research project and case study, Jetty will benefit academics and practitioners working within the fine art, urbanism and heritage fields, providing new insights into the meanings, understanding and implications of sustainability across these different sectors. Through engagement with local communities and audiences in NewcastleGateshead Jetty will contribute to the cultural and social regeneration of the city, promoting it as a site for sustainable arts practice.

Potential impact
Beyond its academic beneficiaries Jetty will impact on three main communities of interest. These are broadly categorised as: (1) Artistic, including artists, commissioners, galleries, critics; (2) Urban professionals, including landscape and urban designers, architects, construction companies, training providers, and policy makers; (3) Geographic, including local residents, community groups, and arts audiences.

In what ways will the Jetty research project have cultural, social and economic impact on these communities?

(1) Artistic community:

1. Jetty will create a better understanding of sustainability issues in contemporary arts practice, stimulating further discussion and debate that will influence the development and realisation of future fine art projects and research.
2. Through its association with the Jetty project Baltic Centre for Contemporary Art, Gateshead will attract new audiences and develop its reputation in relation to sustainable contemporary arts practice.
3. Jetty will create a cross-disciplinary exchange between the arts, local community, urban professionals and public agencies.
4. Jetty will contribute to the sustainable cultural regeneration of the city of NewcastleGateshead, promoting it as a site for sustainable arts practice.

(2) Geographic community:

1. Audiences in NewcastleGateshead and the wider region will gain access to a new and high quality cultural experience through the public exhibition of the Jetty artwork.
2. Jetty will provide new temporary public access to Dunstan Staithes (the site for the Jetty artwork) and will highlight and test new regenerative uses for the structure directly benefiting local community and residents of NewcastleGateshead.
3. Jetty will raise the public profile of the Staithes as a heritage structure and through this will raise public awareness of the Tyne and Wear Building Preservation Trust and its important cultural and environmental role in conserving and regenerating local heritage.
4. The Jetty artwork will enhance community cohesion and quality of life by providing a new recreational and social facility for use by local residents and community groups and in doing so will provide a catalyst for the local community to reconsider connections between local identity and public heritage.
5. The project will have an impact on local people and organisations in NewcastleGateshead by involving them directly in the investigation and discussion of sustainability issues through engagement with the Jetty artwork and the research process (e.g. focus groups, symposium).

(3) Urban professionals:

1. The Jetty project will generate new connections between the professional construction industry and higher and further education organisations.
2. Jetty will provide a platform for innovative forms of skills exchange, developing the practical knowledge of participating construction trainees from Newcastle Construction Skills Academy and enhancing their future employment opportunities.
3. Jetty will contribute to professional and public policy discussions around the complex issues of sustainability and its application within the urban context.
4. The Jetty project will provide a high profile test-bed for sustainable construction methods and materials and will raise industry awareness and understanding of sustainability issues, and their varied applicability according to place.
5. Jetty will increase the professional and commercial reputations of project partners through their association with innovative arts practice and a high profile academic research project.
6. Jetty will provide collaborating companies and suppliers with an innovative showcase for marketing and promoting their products and services, and the opportunity to increase their own network of contacts within the sustainability arena.